Novel TLR signalling that regulates the energy status of cardiomyocytes

Heart diseases are one of the most common killers in both advanced and developing countries. There is a pressing need to develop new potential therapies, because there are few medicines useful in the final stages of heart failure. To prevent from or treat this disease, keeping the surviving heart cells healthy is very important. One option to achieve this is amplifying the naturally-occurring protective mechanisms that are activated in the body during stress. All organisms have such systems that protect themselves from injury such as infection or environmental stress. Recently it has been shown that certain molecules leaked from dead cells can sound an alarm in the situation of tissue injury. DNA from damaged cells is one of these. I have found that DNA administration reduced energy consumption of the heart, subsequently enhanced its tolerance to injury. Interestingly, this newly-found protective mechanism is brought about by a protein on the heart cells which was previously thought to produce a harmful effect to the heart cells by the immune system. This study aims to clarify the molecular mechanisms and further understand the nature of DNA-mediated heart protection by using established models and latest research technologies. Results obtained will lead to the development of novel therapeutic approaches for heart diseases. Also, it is plausible this self protection mechanism could be operative in other cell types, like brain cells, so likely opening new research areas. Altogether, this proposal certainly has a strong potential to impact on both basic and medical science.

Technical abstract
An emerging concept in the fields of innate immunity is the danger model, in which Toll-like receptors (TLRs) on immune cells are activated by molecules released from injured self cells to induce inflammation. In fact, recent evidences have demonstrated the importance of TLRs in non-infectious insults such as ischaemia in various tissues. It is not surprising that TLRs are widely distributed in immune cells. However, their expression has also been reported in non-immune cells, like cardiomyocytes. TLR signalling induces inflammation which causes non-discriminational injury that is considered to be harmful to the heart, because most of cardiomyocytes are post-mitotic and have poor regenerative capacity. This gives the rise to a question, ?Do cardiomyocytes expressing TLRs sense pathogen/injured cells via TLRs and produce proinflammatory cytokines which damage themselves in an analogous way to immune cells?? The role of TLRs in cardiomyocytes still remains to be answered.
I have found that CpG oligodeoxynucleotide (a synthetic TLR9 ligand) reduced energy consumption of the heart in association with activation of AMP-activated protein kinase (AMPK), a ?master regulator? of cellular energy, which resulted in protection of cardiomyocytes from injury. Intriguingly, this self-protection programme occurred through a novel TLR9-mediated signalling pathway which is different from the canonical TLR signalling pathway in immune cells involving MyD88, NFeB and MAPK.
This project is thus set to uncover the novel TLR9 signalling pathway in cardiomyocytes. The physiological role of this TLR9 signalling will be revealed by using cultured cardiomyocytes and Langendorff-perfused hearts of TLR9 knockout mice. The novel signalling molecular complex involving TLR9 will be identified by tandem affinity purification followed by proteomics approach using FLAG-HA tagged TLR9 in cardiomyocytes. Subsequently the molecular complex of TLR9 and spatiotemporal regulation of TLR9 between cardiomyocytes and immune cells will be assessed by biochemical and cell biological analyses to understand the regulation of the cell-type dependent signalling pathways.
This project will have an impact on both basic and translational science. TLRs are originally thought to discriminate between self and non-self and to induce an inflammation by immune cells. However, in the meantime, the concept that the same ligand-receptor system can activate self-protection mechanisms in non-immune cells, will add new insights into our understanding of host defence system. In addition, once this novel TLR9 signalling is dissected, it could offer a new therapeutic target in treating heart diseases.